Nigeria Energy Market Entry Study (NEMES)

This project would build upon the success of previous Energy Catalyst & GCRF funded projects that helped identify & develop commercial applications for our containerised waste to energy technology called "Pyrochemy". To date all our projects have focused on converting agricultural harvest waste used as a Pyrochemy feedstock, to renewable electricity, low carbon heat, biochar & bio-oil for upgrading to a renewable kerosene alternative.

PyroGenesys has developed a keen understanding of key stakeholders, prospective customers & their value chains, with whom we now need to engage to facilitate commercialisation of our Pyrochemy technology/products & entry into the Nigerian Energy Market.

Several virtual & physical meetings have already been held with a number of prospective Nigerian B2B customers, who have expressed an interest in conducting early stage trials by supplying their waste to be used as a feedstock in our Pyrochemy prototype.

Prior to the trials being conducted, customer site visits would be required to conduct Front End Engineering (FEED) studies that would determine how best to integrate a Pyrochemy installation at each location under consideration.

Data gathered by the FEED study & a waste characterisation report, would be used by PyroGenesys to determine the commercial feasibility of the proposed installation which in turn would provide justification for conducting a trial using the prospective customers' waste.

This approach is highly innovative in the way it combines engineering design & prototype performance data to test the commercial feasibility of a Pyrochemy installation using a specific feedstock in a particular setting.

The success of this project would also provide the much requested technical & commercial case studies which our stakeholders would gladly promote, thereby facilitating market acceptance of our technology & products in Nigeria & across much of Sub Saharan Africa.